Newborn brain injury: the role of glutamate transporter regulation

Brain injury in the newborn period is the leading cause of neurodisability in childhood. Very
recent work from our Bristol Neonatal Gene Study and the ALSPAC birth cohort has found that
genetic variability due to common mutations (single nucleotide polymorphisms; SNPs) in the
gene promotor of the main glutamate transporter (EAAT2) in the newborn brain affects
transporter function and significantly increases vulnerability to brain injury and neurodisability in
babies.
The overarching aim of our work is to develop neuroprotection strategies focussed around
glutamate transport manipulation, initially in small and large animal models, followed by clinical
translation to the first clinical trials in babies.
The hypothesis to be tested for this project is that in the newborn brain DNA methylation of the
EAAT2 gene promotor is vital in regulating EAAT2 function and in resilience to hypoxiaischemia
induced glutamate excitotoxicity.
The student will work with Dr Luyt on the existing Neonatal Gene Study cohort using clinical
data, advanced Magnetic Resonance Imaging data obtained from the babies (brain
volumetrics, measures of white matter injury, neural connectivity) and neurodisability (motor
and cognitive) scores. They will receive training in and use statistical modelling to elucidate the
effect of genetic variability in the EAAT2 promotor on normal brain development and injury.
Findings will be validated in the ALSPAC birth cohort to assess longer-term impact on cognitive function.